Geometrically nonlinear Cosserat micropolar elasticity

Research Area: Continuum mechanics

Continuum mechanics is a branch of mechanics that studies the mechanical behaviour of materials. These materials are modelled as a continuum rather than as a collection of discrete particles. This project studies the geometrical and physical properties of geometrically nonlinear Cosserat continua, there are often referred to as continuua with microstructue. The basic idea of this approach is to replace the idealised material point with an object with an additional structure. In ordinary solid mechanics or continuum mechanics, the material points are assumed to be structureless. These ideas go back to the Cosserat (1909) brothers who proposed a mathematical formulation to study such materials.

The project will study various aspects of Cosserat elasticity, starting with its formulation and alternative mathematical descriptions which can be applied to this model. Based on previous work, wave-like solutions will be studied exploiting the underlying geometrical structure of the equations. In particular it should be possible to find an explicit soliton-like solution of the fully nonlinear problem.

Cosserat elasticity also shows similarities with models previously studied in theoretical physical physics, part of this project aims at studying these models from a continuum mechanics point of of view. It is hoped to this new perspective will allow a new interpretation of these models. In particular, some results indicate that it should be possible to make connections between objects commonly used in elasticity and topological quantities.